The role of calcium in the tropisms of Candida albicans hyphae

Many cells grow only at their ends / a mode of cell development that requires delivery of new membrane and assembly of new cell wall at a single point of the cell surface. This polarised form of development is common to nerve cells, pollen tubes and many other eukaryotic cell types, most notably fungal hyphae. Tip growing hyphae also have to be steered towards nutrients, oxygen, appropriate mating partners or other cells, and away from toxic compounds and around inpenetratable objects. Therefore tip growth has to be coupled to the ability to orient the tip. We know that the cytoskeleton and several important protein complexes located at the cell tip are required to organise the cell in such a way that secretory vesicles, which carry membrane and proteins for growth, are delivered to and fuse with the apical plasma membrane. We do not know how the cytoskeleton and these protein complexes are regulated to enable the growing hyphal tip to be steered and to respond to environmental cues. This research programme rests on the foundation of our recent observations that have shown that the ability of a hypha to turn requires a supply of calcium ions in the growth medium and several calcium channel proteins. These insights are embodied in our hypothesis that the molecular machinery required for hyphal orientation is regulated by local uptake of calcium ions at the hyphal apex. In our experiments we use hyphal orientation responses of the human pathogenic fungus Candida albicans as our model system. This is because we can genetically manipulate this organism to create mutations and protein-tagged strains that can be used to address our hypothesis, and because hyphal tropisms are likely to be important in the pathogenic life style of this fungus. We have also collected a wide range of mutants and strains for this project from colleagues who are investigating the tip growth process, but have not considered tip orientation as a separate phenomenon. We have developed two tractable assays that allow us to observe and quantify hyphal orientation responses. Firstly, we can measure how many hypha become deflected to a new axis of growth as the encounter a ridge underlying the cell (contact guidance or thigmotropism). Secondly we can override all endogenous and exogenous guidance cues by placing hyphae in an electrical field and observing them reorienting towards the cathodic pole (galvanotropism). So far our findings show that calcium ions are vital for both tropic responses suggesting that the steering machinery is the same, even for different tropisms. We will test the hypothesis that hyphal orientation is regulated by calcium ions in several ways. [i] We will localise the calcium channel complex proteins in the hyphae using fluorescently labelled YFP and CFP- fusions and observe the cellular localisation of proteins in this complex and other tip-growth related protein complexes (polarisome, exocyst, Cdc42 and Arp2/3 complexes) as hyphae undergo thigmotropic and galvanotropic alignments. [ii] We will determine whether calcium ions that originate from cellular stores are also important in supporting tropic orientations. [iii] We will characterise calcium-ion dependent processes that could translate calcium signals into tropic growth responses. [iv] Finally, we will determine the significance of tropic growth for the ability of C. albicans hyphae to invade host tissues.

Technical abstract
This proposal will investigate the relationship between polarized tip growth and the process of hyphal orientation. The mechanism of polarised cell growth has been shown to be related to activities of four protein complexes - the polarisome, exocyst, Arp2/3 and Cdc42-complexes. In previous studies we observed that exogenous Ca2+ and three Ca2+ channel proteins Cch1, Mid1 and Fig1 were all required for the ability of Candida albicans hyphae to respond thigmotropically to microfabricated ridges on quartz slides and galvanotropically to exogenous applied electrical fields. This suggests that Ca2+-signals mediated via these channels may influence the position and/or activity of proteins in these complexes. We propose to test this hypothesis by localising the calcium channel proteins in the cell membrane and by observing the position of the channels and marker proteins in the four protein complexes in cells that are responding to exogenous growth-directing signals. We will also determine the importance of Ca2+ stores in facilitating tropic growth and characterise the role of Cdc42 and other downstream components that may couple Ca2+signals to polarised cell growth. Finally, we will establish the role of hyphal orientation in the infiltration and invasion of host tissues using tropism-attenuated mutants and ex-vivo infection models. Because orthologues of many components of the cell orientation machinery are ubiquitous in eukaryotes we believe these studies will provide fundamental insights into the ways in which cells navigate during growth and development.